Ecosystem services provided by plants in urban areas

"I am interested in learning more on ecosystem services provided by plants in urban areas. This includes:
-the mitigating effects of vegetation on heat wave events
-the contribution of urban green in pollutants removal
-the interactions between green spaces and human well being
-ecological dynamics between native and non-native species in the urban context"